Hidden, Revealed: investigating representation and narratives of disability in the British Museum

The thesis will interrogate the attitudes, conditions and processes that influence the current (in)visibility of disability within the British Museum's galleries.